Synoptica: Continuous and up-to-date Business Intelligence information provision for improving the traditionally inefficient Demand and Supply Management process

Many organisations suffer from a lack of quality information when it comes to identifying the most appropriate clients or suppliers. The lead generation and sourcing processes remains a laborious, manual, task that stymies innovation and often companies fail to act or act impulsively. Further, SME’s that offer technologically advanced solutions find it difficult to be found by appropriate customers. This problem is magnified by the rapid advancement of global innovation, which can not be readily defined by potential buyers. The concept of Demand and Supply Management attempts to facilitate the brokerage of new technologies between buyers and suppliers.
The Web contains invaluable information that could be tailored and extracted to create rich company profiles to be used as a measure of fit; this information can be continuously monitored for status changes. Due to the challenges of extracting information from the Web firms currently rely on structured data sources which are often out of date, expensive and limited in their value to guide demand and supply decisions. We have demonstrated in a previous proof of concept project that an automatic Web based lead generation process can be an effective and significantly less expensive when compared to other methodologies.
This proposal expands on the previous project to create a prototype platform that identifies and defines buyer demand; integrates with innovation networks; and continuously scans the Web to profile and match the criteria of buyers with suppliers through advanced algorithms.
By doing so, we effectively close the communication gap to help accelerate the adoption of innovation. The growth potential for this system has many channels through direct sales and integration and based on early traction and vast market size we are initially exploring the Smart Buildings and Smart Cities sector where we have strong letters of support from leading players in the public and private sector.